Teacher App

Even though supply teachers play a critical role in our education system and are crucial in
maintaining the educational continuity of pupils by covering for teacher absences for training,
illness or unfilled staff vacancies, the system for supply teacher deployment is somewhat ad
hoc . Supply teachers can be deployed from a variety of sources including direct contact with
schools, private supply agencies and local authority supply services. While several supply
agencies have IT systems that hold candidate details in a searchable database, those databases
are by and large manually updated and schools contact agency staff to match and deploy
supply teachers. Our proposal is to develop a native App that can be operated on Apple iOS
and Android smartphones and once registered, candidates can in real time update their
availability and schools can search for suitable candidates in a quick and efficient manner.